Mosa - Smart & Secure Parking Service for Active Travel

Mosa's project seeks to address two key issues: enhancing bike parking security and promoting the environmental benefits of cycling, thus encouraging more frequent bicycle and e-bike usage and contributing to net-zero emissions.

Our innovative project integrates two strategies to stimulate the transition towards net-zero emissions. First, we aim to improve bike security, increasing cycling rates and reducing reliance on carbon-intensive modes of transportation. Secondly, through user-focused design, we are enhancing the user adoption of our smart and secure parking dock technology and collaborating with private and public space owners to promote cycling.